Smartphone based ‘green prescription’ to support a natural health service

Walking and nature connection is good for us and is a gateway to many health benefits. The country's Chief Medical Officer, Chris Whitty stated that "being outside in the park is a very good thing to do". He is basing this on hundreds of scientific studies and quantitative research across continents that show the profoundly positive consequence of exposure to green space. Despite this, being active outdoors is limited and not possible for all.

Go Jauntly is a health and wellbeing technology company with an award-winning walking app. Our new project will test the case for an engaging smartphone based 'green prescription' app that provides a method of nature connection during these increasingly challenging times. We will build upon a baseline we are creating that prompts people to record 'good things' they see in nature in urban settings. This is based on the results from a successful research study with the Nature Connectedness Research Group at the University of Derby which found that an app prompting users to record 'good things' in nature can bring clinically significant improvements in mental health.

This global pandemic experience is forcing us to re-evaluate our place and space in this world. Even if we're not somewhere with a lot of trees or direct access to green space, it is possible that we may be able to notice birdsong, the sun, the sky and moving clouds or weather.

Our project will look to build upon this strong evidence base to focus on how we can immerse people in nature whilst either socially isolated, in lockdown or with restricted access to green space. Whilst being advised by Dr Miles Richardson (the UK's lead nature connection expert) and his team we seek to develop innovative tools to support users in the delight and benefits of nature connection. We will provide unparalleled access to our extensive image library, insightful facts and playful data brought into peoples home via their smartphone. Where possible we will look to collaborate with other like-minded charities and organisations to enhance engagement and impact.

As Lucy Jones, author of 'Losing Eden' laments, 'whilst industrialisation, commodification, and urbanisation have all played a part in widening the gulf between humans and nature, just because we are being forced even further to live in isolation from others and nature by being confined to our homes, doesn't mean that our nature disconnect should grow further'.